AmbaSat Remote Gateway

The AmbaSat Remote Gateway is an innovative device designed to collect sensor data via WiFi or LoRaWAN and transmit it to the internet using various communication protocols tailored to client needs. Completely independent of traditional infrastructure, the Gateway is powered by solar energy, making it ideal for deployment in remote and traditionally inaccessible locations. This versatility and self-sufficiency enable reliable data collection and transmission from even the most challenging environments, revolutionising remote monitoring and data gathering.